Welcome to Secularismia!: Writing Choice-Based Fiction Using Second Person and Theatre of the Oppressed Techniques to Challenge Islamophobia

My novel in progress (Welcome to Secularismia!) aims to explore how fiction can inspire
resistance against Islamophobia by employing three elements. It interrogates the potential of
choice-based fiction (as form), the second person point of view (as tool), and Augusto Boal's
Theatre of the Oppressed (as critical framework). Through experimentation and research, I am
developing and evaluating a literary form that focuses expressly on tackling oppression.
The thesis' creative component (novel) will comprise fiction written in this innovative form; the
critical component will delineate a canon of choice-based texts and include a reflection on my
creative process and output.